The cognitive and neural substrates of inhibition of speech

The ability to stop the execution of speech actions is essential for effective interaction. For instance, few things are as irritating as having a conversation with someone who keeps interrupting. However, we do not understand which neural mechanisms allow us to stop speaking. Yet, the neural organisation of inhibition is relatively well understood for hand actions, but poorly understood for speech. Inhibition of hand actions has been investigated using cognitive neuroscience methods: functional Magnetic Resonance Imaging (fMRI) and Transcranial Magnetic Stimulation (TMS). No studies have examined speech inhibition with fMRI and only a handful of TMS studies have examined neural underpinnings of inhibition of speech. The proposed work will address these issues in one fMRI experiment and two TMS experiments. The project will use TMS to record Motor Evoked Potentials (MEPs) while participants perform an inhibition task. The fMRI experiment will examine how brain areas outside M1 exert inhibitory influence on M1 using a sophisticated TMS design. A single TMS pulse to an area of primary motor cortex (M1) causes the associated muscle to contract, resulting in an MEP. The two TMS experiments will map out patterns of inhibition in M1 during speech inhibition and examine the role of areas outside M1. In sum, this project provides an innovative opportunity to examine speech production by applying techniques and paradigms traditionally used to study inhibition of manual actions to inhibition of speech actions.